IntelliBuild

We are pleased to present our groundbreaking project aimed at revolutionising the construction industry through the development of an innovative AI tool. Our objective is to leverage on-site knowledge and expertise to provide real-time recommendations that optimise the design and construction process.

Traditionally, the construction industry relied heavily on human expertise, resulting in time-consuming decision-making processes prone to errors, delays, and cost overruns. Our AI tool disrupts this paradigm by harnessing machine learning algorithms to analyse a wide range of data sources, including speech, text, and BIM models. By identifying patterns and insights in real-time, our tool offers valuable recommendations to site and construction managers.

The key innovation of our AI tool lies in its ability to continuously learn from past projects and improve over time. By leveraging this accumulated knowledge, the tool provides increasingly accurate recommendations, driving significant improvements in construction efficiency, cost reduction, and project outcomes.

We recognise that the proposed AI tool will operate in the infrastructure sector and thus we will address potential risks associated with the tool through:

* adequate risk assessment and mitigation systems;
* high quality of the datasets feeding the system to minimise risks and discriminatory outcomes;
* logging of activity to ensure traceability of results;
* detailed documentation providing all information necessary on the system and its purpose for authorities to assess its compliance;
* clear and adequate information to the user;
* appropriate human oversight measures to minimise risk;
* high level of robustness, security and accuracy.

In collaboration with MMC supplier Project Etopia, we will gather data and insights from their construction projects, serving as a valuable use case. This data will be instrumental in training our machine learning algorithms and enhancing the capabilities of our AI tool. Integration into MMC's existing workflows ensures that project managers and team members receive real-time recommendations, facilitating informed decision-making.

Our innovative AI tool has the potential to be a game-changer for the construction industry. By leveraging on-site knowledge, harnessing machine learning algorithms, and providing real-time recommendations, our tool significantly improves the efficiency, accuracy, and outcomes of construction projects. We are dedicated to spearheading this technological advancement and eagerly anticipate collaborating with MMC and other industry leaders to drive efficiencies and enhance project outcomes.